Novel Graphite Flake production for Li-Ion Battery Manufacture from Steelmaking By-Product

This project is aimed at recovering an historically landfilled steelmaking material and turning it into a valuable feedstock for battery or graphene production. Steelmaking kish has the potential to fit these opportunities due to the graphite flake nature of it when generated from the Basic Oxygen Steelmaking Vessel